Video content authenticity

Video content authenticity This thesis will develop new computer vision / AI technologies to establish the provenance
of video clips, in order to better attribute them to authors and mitigate the risk of fake media online.